Innovative Electric Boat and Drive System Development

Optima Projects are developing an innovative range of electric boats for the leisure marine market and this project represents a major step forward in that development in collaboration with RAD Propulsion and SEC Marine.

The boats are based on a novel and innovative hull-form to reduce resistance while allowing the vessel to operate well above normal hull displacement speeds with very low power consumption and with increased comfort. This will make powerboating under electric battery power viable with dramatic reductions in environmental impact and running costs. Passages will also be more enjoyable and sociable, with reduced noise, accelerations, and pollution.

The boat will include a very efficient and lightweight advanced composite structure highly optimised using computer modelling and finite element analysis to minimise weight, maximise efficiency and reduce cost.

RAD Propulsion will be developing a new twin rotating pod drive with a high degree of connectivity into the rest of the boat systems. This will provide exceptional manoeuvrability and ease of handling.

As part of this project, we will construct a 9m test boat, complete with twin electric drives for sea trials and testing. The electrical design and installation is being undertaken by SEC Marine.

This project will represent a major advance in sustainability in the marine industry. The cost of ownership will be significantly lower than a comparable conventional powerboat and will encourage engagement from a wider and more diverse customer base.